Project COLLABORATE

This project will explore how utility companies and highway authorities can better coordinate roadworks to reduce disruption, cut carbon emissions, and improve efficiency. Through stakeholder engagement, data analysis, and lessons from existing schemes, the Discovery Phase will assess the need and value of a new approach to identifying and enabling collaborative works. The aim is to reduce repeated excavations, shorten road closures, and improve public experience. While led by Cadent and NGED, the project is intended to benefit all utilities, local authorities, and the wider public by supporting a more joined-up, transparent, and environmentally responsible approach to essential infrastructure delivery.